Big White Wall, Big Black Box?: Making Sense of Online Peer Support for Depression

Aim: to examine a well-established moderated mental health mutual aid forum in order to understand what is 'under the hood', and then see if that explanation convinces more professionals to signpost to this kind of resource.